e-commerce Dashboard

Innovation vouches were a huge help for us in developing our comprehensive dashboard system for our e-commerce business www.trinca-ferro.com. This has enabled us to stream and monitor all of the data from our many different sales platforms in one place saving time and helping analysis.